BMSHOME Limited - Thermionix

Thermionix is a Predictive/Adaptive Energy Consumption Control System (PEACCS) that
makes the most efficient use of energy in domestic, commercial and industrial settings by
predicting energy demand and balancing the timing and amount of energy used to minimise
cost.
The system ensures that only the energy actually required is used, reducing carbon emissions
by cutting waste and saving cost.